School-based health promotion: understanding the educational context to positively influence children's physical activity and health behaviours

School-based health promotion: understanding the educational context to positively
influence children's physical activity and health behaviours